Solar Battery Hub: A Safe, Secure, Sustainable and Affordable Alternative to Diesel Generators

The Solar Battery Hub Phase 2 project is an ambitious project taking a holistic approach to addressing Nigeria's significant energy access challenges by replacing diesel generators with scalable, renewable energy systems tailored to underserved communities. With over 85 million Nigerians lacking access to energy, and 34 million SMEs reliant on costly diesel generators, this project delivers innovative clean energy solutions to bridge this gap.

The Solar Battery Hub is a central energy distribution that will sit at the heart of communities, offering solar-powered battery swapping services for households, businesses, schools, and healthcare facilities. The holistic approach now also incorporates Moonlight Energy's e-mobility system that enhances renewable energy adoption through swappable battery technology for electric scooters and motorcycles, reducing reliance on diesel for transportation. Tree Associates' AirBattery introduces a novel compressed air energy storage system, delivering reliable baseload power for energy-intensive applications such as rice milling, healthcare, and irrigation.

The project will be demonstrated in Tudun Wada, a rural community in Kano State with a population of over 228,000, where only 8 hours of electricity from the grid is available daily. The region heavily relies on diesel and petrol generators to support its vibrant agricultural economy, including 400 rice millers and over 3,470 SMEs. This demonstration will showcase how integrated clean energy solutions can transform productivity and resilience in regions facing severe energy access challenges.

Key use cases include productive applications like agriculture, where 45% of farmers face post-harvest losses due to unreliable energy, and education, where 65% of schools lack electricity, hindering access to technology-based learning. By ensuring reliable electricity, the project directly addresses these critical sectors.

The project creates economic resilience by creating local employment opportunities and empowering community entrepreneurs through franchise and innovative credit-based financing models. It prioritises gender equality and social inclusion by offering targeted training programs and leadership roles for women and marginalized groups, ensuring equitable benefits for all participants.

Sustainability is a cornerstone of this initiative, embedding circular economy principles at every stage. Batteries and components are designed for durability, repairability, and recycling, while decommissioned diesel generators are responsibly managed. The AirBattery incorporates a significant proportion of components sourced from the circular economy.

By delivering affordable and accessible renewable energy solutions, Solar Battery Hub reduces carbon emissions, improves air quality, and addresses energy poverty. With Nigeria spending over $20 billion annually on diesel fuel, this project represents a vital shift toward clean, sustainable energy.